GCRF: RECAP - Research capacity building and knowledge generation to support preparedness and response to humanitarian crises and epidemics

RECAP will focus on acute and protracted humanitarian crises related to armed conflict, natural disasters, forced migration, and epidemics. Humanitarian crises and their impact on health and related sectors can pose major obstacles to international development and the achieving the SDGs. Effective decision-making by humanitarian actors is essential in humanitarian response. Accurate and timely information and evidence is essential in achieving effective decision-making. For example, through setting evidence-based standards and performance measurement against those standards, assessing needs and effectiveness in meeting those needs, ensuring value for money, and supporting accountability to recipients of humanitarian programmes and those programmes. Yet current interventions are impeded by limited data, capacity, guidance, and ethical preparedness with consequent implications for accountability. Work on protection is central to supporting accountability through seeking to ensure authorities and other humanitarian actors respect their obligations and the rights of individuals and vulnerable populations.

RECAP's vision is to strengthen research capacity and capability to generate knowledge on how to improve decision-making and accountability to help support preparedness and response to humanitarian crises. RECAP will focus on the sectors of health and protection through overlapping research and capacity building activities. For the research, there are 6 interconnected, interdisciplinary research Objectives/work-packages. These research objectives will also act as platforms for capacity building through applied research methods training. The capacity building activities will be realised through 4 capacity building Objectives on: training on specific research methods linked to the RECAP research; building institutional capacity for a sustainable and supportive research environment; supporting individual researcher capability and career progression; and building UK capability in multi-disciplinary research on health and protection in humanitarian crises. It will be a four year programme.

RECAP's strategy to grow research capacity and capability is to establish a unique network of leading academic and non-governmental organisations (NGOs) working on health and protection in the context of humanitarian crises. RECAP will be led by the London School of Hygiene and Tropical Medicine (LSHTM) and includes the University of Sierra Leone (USL), the American University of Beirut (AUB), the Refugee Law Initiative at the School of Advanced Study (SAS) in London University, Oxford University, and the London School of Economics and Political Science (LSE). NGOs are the front line actors in humanitarian preparedness and response and so are vital to RECAP. The RECAP NGO partners are Médecins Sans Frontières (MSF), the International Rescue Committee (IRC), Save the Children UK, and BRAC. They will assist through logistics, technical and other forms of support in the RECAP countries.

RECAP will use a hub-and-spoke model; with hubs of the UK, Sierra Leone, and Lebanon for capacity building and research; and spokes of further research sites in NGO partner programmes in ODA countries affected by humanitarian crises (most likely to be Myanmar, South Sudan, Uganda, Democratic Republic of Congo, subject to security and logistical issues).

The expected outcomes of RECAP will be: strengthened research capacity and capability among university and NGO partners; the development of a new research network through regional hubs of research and training excellence in the UK, Sierra Leone and Lebanon; research and capacity-building outputs (including open access software platforms and research and training guidelines); and impact through contributions to humanitarian guidelines, programmes and policies. These will strengthen decision-making and accountability in humanitarian crises to improve health, protection and broader development outcomes.

Potential impact
Humanitarian crises and their influence on health, protection and related sectors pose major obstacles to international development and the achieving the SDGs. Accurate and timely information and evidence is essential in achieving effective decision-making. For example, through setting evidence-based standards and performance measurement against those standards, assessing needs and effectiveness in meeting those needs, ensuring value for money, and supporting accountability to recipients of humanitarian programmes and those commissioning and funding those programmes. Yet current humanitarian decision-making and programmes are impeded by limited data, evidence, capacity, guidance, and ethical preparedness. The RECAP programme seeks to address these challenges through strengthening research capacity and capability to improve decision-making and accountability to help support preparedness and response to humanitarian crises.

RECAP's capacity building, research, and activities to promote pathways to impact, would be expected to have impact through: improved capacity to obtain and use evidence and information; leading to improved decision-making, services and accountability; resulting in improved humanitarian outcomes for crisis-affected populations living in ODA countries and so supporting progress towards the SDGs. This following stakeholders would be expected to be positively impacted by RECAP.

1. Individuals and communities affected by humanitarian crises would benefit through improved humanitarian services, activities and accountability, which would lead to improved health, protection and related development outcomes (e.g. economic benefits among crisis-affected individuals through improved productivity and earnings and reduced health care expenditure).

2. RECAP universities would be positively impacted through: the development of new networks and the sharing of new ideas, approaches, methods and skills; the capacity building of individual researchers; institutional-level capacity building seeking to embed sustainable research capacity; and through developing links with NGO partners to foster better understanding of each other's' priorities, approaches and challenges (see also Academic Beneficiaries).

3. NGO researchers, data managers and decision-makers would benefit from the strengthened research, knowledge, information and decision-making capacity. The findings will also help support development of improved metrics and guidelines to improve the effectiveness of NGO activities. The ethics-related work in RECAP would also support more ethically-informed responses to the complex ethical dilemmas inherent in NGO operational activities in humanitarian crises.

4. Local government staff will also benefit from improved information and knowledge to inform effective-decision-making. They will also be involved in some of the applied methods training which would support their research and decision-making capacity.

5. Humanitarian funding and policy-making agencies (e.g. UN agencies) and governments would benefit from: improved information on the performance of operational agencies and the health and protection sectors more broadly; strengthened accountability mechanisms and information; strengthened metrics and guidelines to improve performance measurement; and improved ability to support equitable and efficient programmes (e.g. through the work on cost-effectiveness and other economic analyses).

The impact of RECAP will extend beyond the immediate programme beneficiaries and country sites. The variety of geographic locations and intended generalisability of many of the research and capacity building activities will benefit a broad range of settings affected by humanitarian crises. We will also publically share the capacity building materials for the methods training and institutional capacity building support to maximise their global reach and escalate their benefits.